Increasing the accessibility of ultra-low carbon heating solutions

The value of heat, be it for space heating or the processing of foods and materials, is universally appreciated across the world. Unfortunately, that heat is typically generated through the burning of fossil fuels and as a consequence carbon dioxide is released to the atmosphere contributing to global warming.

Rotaheat has developed a device which converts the energy in a rotating shaft directly to heat using a phenomenon called Eddy Current Heating.

This project aims to accelerate the decarbonisation heat generation by facilitating:

* the easy connection of this ultra-low carbon heating solution to waterwheel or hydro-turbine installations through the development of a universal installation or adaptor kit,

Delivery of these improvements will allow Rotaheat to more readily engage with manufacturers and owners of these green-energy generating components to produce and deliver hydro-thermal generating solutions.